Does non-coding RNA regulate development?

Technical abstract
The long-held central dogma that 'DNA makes RNA makes protein' has been overturned by recent discoveries that non-coding RNAs have several important functions as chaperones of histone modifying enzymes, as initiators of nuclear substructures, and as enhancers. Furthermore, overexpression of individual ncRNAs can alter expression of hundreds of target genes, leading to diseases including cancer. Thousands of conserved non-coding RNAs have now been discovered and understanding their function is the current major challenge in gene regulation and epigenetics.

We have previously discovered extensive non-coding RNA transcription preceding rearrangement of the immunoglobulin DNA loci in B lymphocytes. This V(D)J recombination process ensures that the 100s of genes in the immunoglobulin loci are cut and pasted together in multiple combinations to generate the millions of antibodies required by the immune system to fight infection. We have used in vitro and in vivo models to uncover a crucial role for non-coding RNA transcription in making genes available for recombination.